Activity dependence and species effects in rodent and human local cortical wiring rules

Neuronal cells in the brain are connected to each other by trillions of synapses, but the rules that govern how these connections are formed in the mammalian cortex are not well understood. A controversial topic is the role of neuronal activity, which has been largely viewed as only being involved in later maintenance or pruning of excessive connections. However, we have found a very early window in development where a specific type of activity - the spontaneous release of neurotransmitter - can drive excitatory synapse formation in the mouse hippocampus, or 'archicortex' - an evolutionarily older part of the cortex that is important for learning and memory. We showed this was the case in both cultured tissue slices (in vitro) and in the living organism - 'in vivo'. In this proposal we aim to test whether this is also true in human hippocampal slices, and then explore whether similar or different activity dependent rules apply in the formation of local excitatory synapses in the neocortex, which make up the majority of synapses in the cortex and are involved in all aspects of computation carried out by the neocortex. We will focus specifically on the connections between layer 5 pyramidal neurons, which start forming very early in development. We will compare data from both human and mouse cultured slices, to see if these rules are common between species or diverge, and will then validate our in vitro findings by testing them in the mouse in vivo.

Overall, we will learn what role different types of neuronal activity play in driving synapse formation, comparing two different regions of cortex: the evolutionarily older hippocampus and the 'newer' neocortex to see whether these rules apply across diverse regions, and also comparing mouse with human, to identify to what extent these rules are conserved between these two species. Furthermore, our in vivo experiments will tell us whether findings in vitro in neocortex can be replicated in vivo. In the longer term, the results of this project will have important implications for translation of both fundamental findings as well as therapeutic approaches in neurological and neurodevelopmental disorders from the most widely studied model organism, the mouse, to human.

This sits within the BBSRC research priority 'understanding the rules of life', part of 'Advancing the frontiers of bioscience discovery'.